Measurements of neutrino physics at the Short-Baseline Near Detector

The Short-Baseline Near Detector (SBND) will be one of three Liquid Argon Time Projectors to operate in the Booster Neutrino Beam (BNB) as part of the Fermilab Short-Baseline Neutrino Programme. Situated 110m from the BNB neutrino source, SBND will record over a million neutrino interactions per year once it begins operating in 2023. This high-statistics dataset from SBND will enable precision measurements of neutrino interactions on Argon, as well as definitive searches for short-baseline neutrino oscillations arising from new physics beyond the standard model. The goals of this PhD project are to collaborate on the commissioning and operation of the SBND detector once it comes online; to develop reconstruction algorithms for reducing and characterising the SBND data; and to use the data from the short-baseline programme to search for new oscillation phenemona.